Governmental financial resilience in the post COVID-19 era: exploring the antecedents, consequences and dynamics of anticipatory and coping capacities

(Collaborative Doctoral Award)

PROJECT TITLE: "Governmental financial resilience in the Post COVID-19 era: exploring the antecedents, consequences and dynamics of anticipatory and coping capacities in UK Councils"Description of the ProjectEssex University, in partnership with CIPFA, are offering an ESRC SeNSS PhD studentship on governmental financial resilience in UK Councils in the post-pandemic. This studentship will allow a fully-funded PhD student to undertake ground-breaking research on governmentalfinancial resilience, exploring how local governments build on their capacitiesto face financial shocks and difficulties caused by thepandemic, ensuring the maintenance and transformation of local public services in the long-run.This will provide the student with an important opportunity to grow competences and skills in both quantitative and qualitative methods, applying them in the area of public sector accounting and management. The student will be empowered in their path to become an independent researcher by a supportive and experienced supervisory team, being immersed in a thriving and internationally recognised Accounting Group,as well as having access to an international community of scholars working in the area of public management, financialmanagement and accounting. The studentship will also provide the student withan important opportunity to develop their research working closely with CIPFA experts, with the potential of having access to relevant data and senior profiles operating in the UK public sector, as well as influencing local government policies and practices.
Supervisors: Prof Ileana Steccolini and Dr Pawan Adhikari (Essex Business School, University of Essex) and Jeffrey Matsu (CIPFA)